In Silico Modelling of Toll-Like Receptor Pathways in Human Epidermal Keratinocytes

The discovery, that the epithelial surfaces, such as skin, can actively programme systemic immune responses has revolutionized our understanding of human immunity. To fully harness this exciting finding, it is essential to dissect the molecular interactions orchestrating the process of immune programming. Our recent research identified the key molecular networks regulating antigen presentation by human skin immune cells, and documented the power of stochastic modelling for prediction of different functional immunity outcomes (Polak et al, 2017, Nature: Scientific Reports 7:668; Livigni et al Nature Protocols, 2018, in press).

The aim of this PhD project is to identify, reconstruct, and model in vitro and in silico, gene regulatory networks of host-pathogen interactions in human skin, developing a novel platform for in silico investigation of immunity.

Specific objectives:
1. Identification of molecular networks in human skin.
2. Assembling of an in silico representation of the key gene regulatory network.
3. Dynamic modelling of the in silico model to investigate immune responses in human intact epidermis.
4. Targeting human keratinocytes to modulate function.